Challenging neglect from a systemic perspective: child protection in Gaza and Jordan

Globally, humanitarian agencies with a mandate for child protection act to prevent harm to children in settings of armed conflict and displacement. Tragically, despite their best efforts, protection work is often unequal to the threats that children and caregivers face. The consequences are conveyed through the media with depressing regularity: children become 'collateral damage' and young refugees languish in camps or urban slums with insufficient basic support.
As a sub-field of humanitarianism, child protection has focussed on the development of technical competence under the guidance of health, psychology and social work experts. This project acknowledges the immense strides taken to professionalise the field while also recognising that a technocratic approach on its own is too narrow and attends insufficiently to issues of power. The proposed project pursues a multidisciplinary inquiry into the functioning of the humanitarian system and its impact on child protection efforts. We take this system to be constituted by a range of actors: humanitarian agencies, donors and host government authorities as well as children, caregivers and communities.
A central theme of the research is neglect because globally, child neglect is the most prevalent cause of child maltreatment. Yet, neglect has only just become a focus of concern for child protection organisations in humanitarian settings, which primarily understands it as a failure of caregiving. We will relocate neglect within the humanitarian system in order to understand the consequences for children and caregivers of the workings of power within that system. From this perspective, neglect may take the form, for example, of a lack of attention to particular groups of children or the voices of young people and their caregivers regarding their protection needs. Donor priorities or local politics are two elements within the system that may contribute to the experience of neglect. We are aware that some caregivers fail to give children the care that they are capable of providing. However, we also recognise that there are structural factors that systematically undermine caregivers' ability to meet their duties of care. Thus, we focus on how the humanitarian system supports or undermines the capacity of caregivers to protect and care for their children.
The research entails three case studies in two locations. In Jordan we shall look at the situation of Syrians and Iraqis, two displaced populations with significant commonalities. Both have generally enjoyed support from humanitarian agencies to varying extent at different times. The second Jordanian study will focus on Somalis and Sudanese, distinguishable from the aforementioned groups by culture, 'race', and due to less recognition by the state and support from humanitarians. In Gaza we will explore the experience and views of original inhabitants and those who settled as refugees, attending to differences in the support these two groups receive.
Employing participatory research methods, social network analysis, family biographies and key informant interviews, we will explore norms of care, the role of humanitarian agencies in assisting caregivers to meet such expectations, and the consequences for children when norms are not realised. The core multidisciplinary research team will be joined by 36 'peer researchers' from the study communities and 9 early career social workers. Thus, the project will build capacity throughout its implementation.
The envisaged outputs and dissemination strategy target policymakers within the global child protection field, locally-based agencies, civil servants and parliamentarians in donor nations, general publics, and the research communities themselves. Our overarching goal is to expand thinking and deepen understanding of neglect and child protection in humanitarian contexts and to advance an approach that strives to uphold core humanitarian principles of universality and independence.

Potential impact
Who might benefit from the research?

The proposed project will primarily benefit three groups. The most immediate of these are humanitarian actors working on child protection in Jordan and Gaza as well as their colleagues around the globe and at HQ. In a field that has significantly narrowed its approach to discussions of technicalities shaped by the perspectives of social work and mental health , this project will advance a multidisciplinary perspective that alerts child protection practitioners and policy makers to the workings of power. This approach is essential if the humanitarian imperative to 'leave no-one behind' is to be realised. For UN agencies and international organisations, this perspective may be challenging; however, the critique will be strategically framed in terms of humanitarian principles of impartiality, neutrality and independence so these are challenges that speak directly to dilemmas of contemporary humanitarianism that they are already negotiating. For local organisations, our project may prove legitimating since the authority of our findings will derive from engagement on the ground with the populations that such organisations serve. We aim to highlight the realities of caregiving that they witness on a daily basis.

The second group to benefit is the academic community (see the statement 'Academic beneficiaries'). This project aims to enrich the approach of social work scholars by demonstrating the importance of a critical, systemic perspective. We also aim to encourage scholars from disciplines with limited engagement in the field of child protection - notably political science, international relations, political-economy, anthropology and sociology - to recognise both the exciting potential that this field offers as well as the immense contribution that they could make to it.

Ultimately, the most important group that our project seeks to benefit is children living in situations of protracted conflict and/or displacement whose safety and wellbeing are at serious risk. We have chosen to work in two contexts where the protection of all children is fraught with difficulty and, in the case of Gaza, often seems impossible. Whatever the specificities of these locations, we believe that the findings will stimulate debate, both in the study communities and in places where the workings of power may be less clearly visible and potential harms to children are different in kind, if not in scale.

How might they benefit from the research?
The benefit for children living in situations of displacement and / or conflict will come as a result of changes in the approach to child protection taken by the humanitarian system globally and locally. This project will advocate for these changes with policy-makers, governments and donors. Citizens must also press for such changes, but they first need a deeper understanding of the field of child protection and the challenges it faces in upholding humanitarian principles. For this reason, we propose a range of outputs to engage diverse audiences (see 'outputs' and 'pathways to impact').

In Jordan and Gaza, we seek to immediately benefit the communities where we work by: (a) building the capacity of social workers and child protection fieldworkers in both research and analysis of the system in which they work; (b) building the leadership skills and confidence of community 'peer researchers' (adults and children); (c) enabling affected communities to gain greater awareness of the humanitarian system and the means to leverage support; and (d) identifying initiatives that have the potential to better support caregivers living in contexts of forced displacement and conflict. Our collaboration with local practitioner organisations engaged in frontline humanitarian work (i.e. CRP, Sawiyan, Tamer Institute) also creates an opportunity to enhance networks and build capacity, which will directly benefit the vulnerable communities that they serve.